Data-driven search for functional materials

The project utilises and augments the chemistry-aware natural language processing toolkit, ChemDataExtractor, in order to automatically generate a database of seminal properties for functional materials. This database will be analysed using machine learning algorithms in order to discover underlying trends and make predictions which aim to streamline the process of novel materials discovery.